Project Jaringan Hubungan Antara Pengagkutan

The aim of this project is to understand and plan the deployment of innovative shared mobility technology to improve first-and-last-mile intermodal connectivity of public transit in Malaysia. The partners, CatchThatBus and Moses Mobility, are combining forces to drive a superior experience in public bus services and bus rapid transit. CatchThatBus is primarily an e-bus-ticketing company that is currently establishing itself in Southeast Asia. Their mission is to improve the way that tickets are purchased for bus travel. Moses Mobility is a transport technology company that has focused on digitising the first and last mile of scheduled transport journeys. Their technology proactively matches fellow travellers who are travelling to similar destinations into shared transportation.

Together, we will deliver a solution that will enable the public to travel using a demand-responsive multi-modal approach that connects scheduled public transport with existing ground transportation providers, including taxis and private hire vehicles, to deliver the entire end-to-end journey.